Feasibility Assessment: On-farm Black Soldier Fly Larvae (BSFL) Production Using Local Novel Waste Streams

This project will deliver a practical blueprint for integrating insect bioconversion into mixed farming systems, enabling farms to transform low value waste into high value products. Led by Sunrise Farm Partnership and supported by Annabels Deliciously British and the University of Leeds, the initiative focuses on developing a scalable 'Hub and Spoke' model using Black Soldier Fly Larvae (BSFL) to process seasonal on-farm vegetal waste and local food industry by-products such as spent coffee grounds and brewers' spent grain.

A blueprint will provide actionable guidance for small- to medium-scale deployment, tailored to the realities of English farms encompassing seasonal waste surges, variable feedstock quality, and underused on-farm infrastructure. It will include optimised feedstock recipes for BSFL, operating parameters, economic modelling, and logistics strategies, enabling farmers to integrate insect farming into existing operations to reduce greenhouse gas emissions, cut disposal costs, and generate new revenue streams from insect-derived outputs like protein, oil, and frass.

By demonstrating how insect farming can be embedded within existing farm operations, the project aims to unlock circular economy benefits across the sector. The outputs will be shared through stakeholder briefings, field events, and data packs, supporting wider adoption and adaptation by farmers and growers across England.